Application of novel computing and data analysis methods in electron microscopy

The volume of data generated by electron microscopes is increasing rapidly as detector technology evolves. Aquisition of a data set over time, to increase signal-to-noise ratio, to study dynamic processes, or while some imaging parameter is varied, is now becoming common and can generate MB or TB of data. This project will work on methods to extract meaningful information from large datasets and use computer control to acquire new types of data. The techniques will be applied to materials produced by the ADEPT programme grant, based in Southampton, including phase change memory materials and thermoelectric nanowire materials.